Development of Prototype to respond to industry feedback requesting sequential covert marking techniques & methods of onsite verification and to raise the TRL of the SofMat product for investment & commercialisation

The problem of counterfeit products has been well documented in the press for a number of
years. The most recent case of counterfeit cosmetics containing arsenic amongst other
contaminants was reported in May 2015. The SofMat product allows for sequential covert
marking of products to produce a unique code and the verification of authenticity throughout
the supply chain. The product also links in with, and augments, the ‘Track and Trace’
technology that is currently being implemented by the pharmaceutical industry by adding an
extra layer of security to the system. This technology adds an item specific code to each
component marked that links with a master database for added security & ease verification by
the client. The SofMat product can also be linked with any individual company marking
system, again to increase security but also to make the product unique to that company. The
use of the SofMat product is not limited to the cosmetic and pharmaceutical sectors although
these are the initial target markets. The marking technology has had interest from the high
value and medium value watch markets, producers of containers and closures, automotive,
aerospace and drinks markets. The time for copying most existing anti-counterfeit
technologies is less than 18 months. However the SofMat technology provides a greater
degree of security by producing a larger number of variables, for example a 7.5mm and
0.5mm array can be used to mark and uniquely identify above 10 billion parts or components.
The marking system is backed up with a bespoke hand held reader that can be tailored to be
unique to each end user and allows confirmation of authenticity throughout the supply chain